Mobility Cultures: Making a Usable Past for Transport Policy

How to move people around is an increasingly pressing political and practical issue in the UK. As well as being environmentally damaging and expensive when all the costs are counted, one person's mobility often disadvantages other people. In particular, some social groups such as the young, the elderly, and certain minority-ethnic communities suffer from a relative lack of access to local facilities or the mechanized transport needed to reach more distant ones, as well as being unfairly burdened by deaths, injuries, pollution and loss of amenity. Public debate and policy initiatives should thus benefit from the growing willingness to put the development of more socially equitable and ecologically sustainable patterns of mobility at the heart of academic research. Such studies increasingly argue that deeply held attitudes and expectations about the status, value and utility of transport make it very difficult to persuade people to move themselves in different ways, such as by public transport, let alone to cut back on their overall levels of travel. Although we make choices as individuals about transport, the values and norms that inform our decision-making are shared within social groups and generate characteristic patterns of movement and immobility. Knowing about these different mobility cultures and how they translate into travel can help to shape policies aimed at changing peoples' attitudes and choices about how they move in the future. \n This research would be even more powerful if it took full account of history. Mobility cultures build up over decades, with some aspects becoming more sedimented in everyday life than others. They can also be subject to quite sharp changes. For some years historians have been exploring how and why these mobility cultures develop, and how some aspects persist to inform present-day aspirations and expectations. But unfortunately there is little interchange of ideas between these scholars and researchers with an interest in understanding modern mobility cultures and their consequences for travel preferences and patterns. In sharp contrast to some European countries like the Netherlands, history has even less purchase on UK policy-makers and analysts. It is therefore time to establish a research network bringing together transport scholars, historians, policy-analysts and other like-minded inidviduals to identify and develop a 'usable past' - a cultural history of mobility that informs public debate, policy and planning as well as being valued in its own right.\n This network is driven primarily by need to address the challenges posed for the future of personal mobility in the UK, drawing on overseas' expertise when this helps to illuminate the UK situation. The ultimate audiences thus lie as much outside of universities, in the public, political and policy domains, as with academic colleagues. However, the initial three workshops will concentrate on building a shared language allowing academics from cultural history and transport policy to work together. The sessions will focus on: marketing im/mobility; social justice and mobility; making sense of travel identities. Each will run over two working days and involve around two dozen invited participants drawn primarily from transport studies and history and related disciplines, while also involving colleagues from the media (including museums), transport industries and policy fields. The intention is both to draw lessons from the past based on existing studies and to identify those areas of the cultural history of mobility where additional research would be of use to transport policy. \n

Potential impact
In the longer term the research agenda established by the workshops will help:\n\n1) Policy analysts in UK national, devolved, regional and local government:\n- recent overseas experience, especially from the Netherlands, suggests that government departments and agencies will take on board the lessons of history if they are presented in a relevant and accessible form\n- work on the history of mobility cultures will enhance understanding of the motivations and attitudes underpinning travel behaviour in the UK\n- these benefits will take time to realize as there is little tradition in the UK of historical input into official transport policy\n- however several workshop participants, including the CI, are consultants with the Department for Transport and analogue institutions elsewhere in the public sector and can sensitize these bodies to the benefits of historical insights.\n\n2) The national broadcast media, including newspapers, TV and radio and their web-based analogues: \n- these media already place transport issues in historical context, although the quality is uneven \n- making historical insights more accessible should enhance the quality of editorial content and hence inform public debate and awareness of the opportunities and constraints for transport in the future\n- benefits can be quickly realised; workshop participants will include at least one key UK transport journalist; the PI and other academic participants have long experience of providing historical commentaries on contemporary transport for national and international media.\n\n3) UK and overseas museums such as the National Railway Museum, the London Transport Museum, the National Tramway Museum, the National Motor Museum, Ulster Folk and Transport Museum, Riverside Museum, Glasgow:\n- these reach considerable public audiences (up to 1million visitors per annum each), and are particularly good at reaching socio-ecocnomic groups that do not otherwise visit museums and galleries \n- museums want to use their historic collections in exhibitions that address the future of mobility\n- the benefits would be felt fairly quickly; although exhibitions take time to develop, there are close working relationships between the network management group and most of these museums. \n\n4) Advocacy groups and educational charities such as Campaign for Better Transport, Living Streets, Sustrans, IAM Motoring Trust:\n- such groups often suggest alternative solutions to present transport policy but tend to lack the resources to use history to understand the viability of their ideas.\n- benefits would be felt in the short-to-medium term; members of the management group and workshop participants have good links with several advocacy groups. \n\n5) UK infrastructure and transport providers, such as Network Rail, Highways Agency, Train Operating Companies, bus and coach operators:\n- these organizations are unlikely to respond to historical insights unless there is a clear financial return in the short-to-medium term\n- however recent work on, for example, the history of railway timetabling demonstrates the significant monetary benefits to UK rail operators of adopting a unified Swiss-style system\n- many benefits are likely to be felt in the medium-to-long term as workshop participants build on existing if limited contacts with UK transport providers.\n\nFindings from the workshop are already assured of initial exposure to professional audiences outside the academic sphere through the European Transport Conference and the UK History-Policy Network.\n\n\n\n\n